University of Edinburgh and The Scottish Association of Citizens Advice Bureaux KTP 22_23 R5

To improve the service design capacity of the network in Scotland, through enhanced use of participatory and agile design methodologies.